Depollution of air using polymer-based coatings

"Air pollution is one of today's most concerning problems, causing unacceptable health issues to many people in our societies. This project will strive to deliver materials, and products for easy customer use, that can help tackle this problem for UK and global benefit.

The project will take novel technology now emerging from the UK's academic (University College London) and business (Johnson Matthey) communities and optimise its use in a widely used product such as decorative paint using cutting-edge chemical imaging technology (Finden).

This project will deliver high quality decorative paints (Dulux from Imperial Chemical Industries) that offer the customer the additional functionality of air depollution in their homes, their schools and their places of work to compliment the colour and protection that Dulux paints currently offer. This will focus especially on tackling indoor air pollution from carbon monoxide, benzene, nitrogen oxides and formaldehyde.

Such functional decorative paints will also act as a springboard for uptake of this novel technology in other polymer-based coatings, such as active food packaging and respiratory protection devices, and the project will also look to exploit new chemical imaging technology."